Musical Affordances and Counterfactuals

Musical instruments and technologies used for making sounds present challenges for museums. They, and the stories they have to tell of their significance for science and culture, beg to be heard as well as seen. Musical instrument displays risk cacophony if too many may be heard in situ, and that is the reason that museums tend most often to display them visually only.

The Science Museum Group (SMG) has a remarkable collection of musical and sound technologies, so the question of how best to share them with the public has been an ongoing concern. In 2017, we therefore brought together a network of curators, scholars, musicians and artists under the banner of 'Music, Noise and Silence' (MNS) to help us in our thinking as we prepared to make sound and music more prominent in our displays. This fed into exhibition projects such as Boom: Experiments in Sound at the National Science and Media Museum (NSMM, Bradford), which in turn is paving the way towards our permanent gallery on Sound and Vision at NSMM, opening in late 2024.

Recommendations from MNS included the desirability of sharing our collections through performance projects. This project - Affordances and Counterfactuals - will do just that. We can reveal the active role that technologies play in creative work by considering how musicians engage with them. Our proposition is that musicians are constantly seeking new instruments and musical possibilities, even as new instruments in their turn enable new musical forms to emerge. From this initial idea, we plan to commission three celebrated composers, working with the ensemble Icebreaker, to explore the musical potential (or 'affordances') of sound recording and reproduction technologies - such as the record deck or player piano - in ways that reimagine paths that musical history could have taken but did not ('counterfactuals').

This will provide a focus for a variety of initiatives and activities engaging our visitors and communities on many levels. By documenting the process and sharing it through broadcast, podcast, blogs, and in online resources, we will bring to life the subtle interplay between technological and creative invention. A pack designed for teachers at Keystage 3 will be developed and road-tested in workshops with schools in Bradford before being promoted nationwide. Icebreaker will then present the pieces in special events (both at NSMM and the Science Museum in London) conceived as a translation of the museum into the form of a musical performance.